Hot Corrosion-Fatigue Behaviour of Nickel Superalloys

As aeroengine manufacturers strive for higher efficiencies, the demand for materials to operate in extreme environments continue to provide an exciting challenge. Rolls-Royce are at the forefront of engine and material technologies that provide clean and safe solutions to meet the planet's vital power needs and are aiming to extend their understanding of hot corrosion-fatigue behaviour on new nickel superalloy compositions that are being developed for disc rotor applications. By optimising the performance of such alloys, engine components may be able to operate for longer, in highly demanding environments and provide operators with improved efficiency; helping to contribute to a more circular economy.